RideBubble

RideBubble is an online carpooling start-up.In order to ensure the safety and security of both our users and ourselves, we are in need of expert advice and help to create: a) a secure, online revenue stream; and b) safely stored personal data of our users.Additionally, this should help us gain access to cybersecurity insurance.